Foundations of Gold and Silver

The monetary economy was at a low ebb in the early Middle Ages (5th to 12th centuries), yet it persisted: people continued to think in terms of monetary units, and - even if often on a small scale - exchanged gold and silver pieces that gave physical form to those units. This project goes beyond recent assessments of the period that have focused on the limited scale of the currency to ask why it survived at all through the end of the western Roman Empire, the rise of new kingdoms and empires, and the viking threat.

Answers will be sought in the unique role coined currency played as an intermediary between power and economy. To make coins, or to engage in use of them either by choice or compulsion, was a highly meaningful act at a time of relative scarcity. In other words, it is not just a matter of how many coins there were in circulation: it is a matter of why people chose to make and use them at all, and what the consequences were of doing so. I will use coins to consider the human interactions behind them, and argue that coined money was widely used to construct or redefine social ties of diverse kinds, such as assertions of dominance, demonstrations of equality and many others. Minting was a facet of power structures and status as well as economy, while changes in social relations could affect use of (and demand for) coined money - and vice versa. The results of this research will be a major contribution to early medieval economic and social history, arguing for a new way of looking at monetisation in early medieval Europe.

To show how the role of coin developed over time and space, I will bring together a wide range of source materials: coins, the contextual information about coin-finds, and texts of diverse kinds. These will be approached by comparing five regions across western Europe, chosen to represent different profiles of coin production and use during this period: eastern England, northwest Francia, the Rhineland and Rhine mouth, central and northern Italy and southern Scandinavia.

In this project I will capitalise on my extensive experience in researching aspects of monetary history to produce an important new interpretation of the early medieval economy, and establish a position as a leading voice in the field. My findings will be encapsulated in a monograph published by Princeton University Press, and in an edited volume of essays arising from a symposium of leading experts to be held at King's College London. My leadership position will be further consolidated in the second year of the project with a suite of interlinked impact and outreach activities that package the themes and conclusions of the research for wider public consumption. These activities will be directed towards members of the public interested in the Middle Ages, towards the community of collectors and metal-detector users, and towards policymakers responsible for treasure finds in several European countries. An exhibition will be held at the Fitzwilliam Museum, Cambridge, drawing on its world-leading collection of medieval coinage, and on its strong record of successful displays of material from this period. It will be supported with a series of lectures and other events for the public and schoolchildren. A workshop will be held in the Fitzwilliam at the beginning of this exhibition on the theme of how different laws and policies in the modern world affect interpretation of early medieval coin-finds. Attendees and speakers will be drawn from across Europe, and will represent multiple interest groups, including scholars, collectors and metal-detector users, and policymakers. Dialogue at this workshop will consider different perspectives, and result in recommendations for best practice. These recommendations will be presented (along with key policy and contact information relating to medieval coin-finds) on a publicly available website.

Potential impact
This project has two principal (and closely intertwined) pathways to impact.

- An exhibition, provisionally entitled 'Power and Money after Rome', will take place at the Fitzwilliam Museum, Cambridge, opening in May 2021. This exhibition will be constructed around displays of items from the Fitzwilliam's world-leading collections of coins and related material, which will illustrate a series of themes from the project such as 'spending a penny' on the practical challenges of early medieval money; the impact of the Fall of Rome, the rise of the Carolingian Empire and the Vikings; and how modern awareness of medieval money and its context has grown from excavations, hoards and individual finds made with metal-detectors. These will encourage visitors to consider more closely how money works at times of disruption and scarcity, such as many people across the globe have experienced in recent years. The exhibition will be selected and prepared by myself as PI in collaboration with curatorial staff of the Department of Coins and Medals at the Fitzwilliam.

I have built up a close and trusting relationship with the staff of the Department of Coins and Medals at the Fitzwilliam during the course of several projects over the past two decades. On the strength of this project, the Fitzwilliam will collaborate as a partner, and both the museum and the project will contribute towards the costs of the exhibition.

'Power and Money' will be advertised across eastern England by the Fitzwilliam, and will be supported with a programme of associated events. I will deliver a series of three public lectures on themes arising from the exhibition. A local Viking-Age re-enactment group (Ousekjarr) has also agreed to collaborate on two events which will bring to life the experience of early medieval money. One event will be aimed specifically at children (aged 7-11), and a second at an audience of families.

The impact of the exhibition and its associated activities will be measured with quantitative and qualitative indexes, the former including number of attendees, the latter a series of surveys, guest books and discussions with visitors, as well as testimonials from museum staff.

- A workshop will be held at the Fitzwilliam to coincide with the opening of 'Power and Money after Rome'. The theme of this workshop will be 'Burying Treasure: Early Medieval Coin Finds in Modern Europe', and its aim will be to strengthen dialogue between academic and non-academic parties with an interest in early medieval coinage, and consider ways to reconcile differing modern legal and administrative approaches to medieval coin-finds across Europe. The workshop will bring together representatives from several communities: scholars, museum professionals, dealers, collectors and metal-detector users. It will also include a number of participants in policy-making positions from the UK, the Netherlands and Denmark. A website will be created to preserve and publicise the key recommendations and other outcomes of the workshop, along with policy information and contact details regarding the status of medieval coin-finds from across the EU. By encouraging dialogue and communication between different countries, and exploring ways forward in handling early medieval coin-finds in future, the discussions which take place at this workshop will feed directly into future thought on the handling of coin-finds through legal frameworks and management of national or regional databases. Its impact will be gauged through testimonials from participants, as well as from individuals and organisations who are involved with acting on its recommendations.